Probability and Uncertainty in Risk Estimation and Communication

Potential impact
This project will promote long-term sustainable growth in earthquake prone regions of China by improving both the assessment of earthquake hazard and consequent event risk and the communication, understanding, and use of the resulting probabilistic forecasts for disaster risk reduction by policymakers and local publics. In so doing, it will contribute to the wider aims of the IRNHiC programme and of the UK's Official Development Assistance (ODA) commitment to poverty alleviation and sustainable development by addressing a key vulnerability differentially affecting the very poorest in China.

Engagement with the Chinese Earthquake Administration (CEA) and with provincial earthquake agencies will ensure that technical improvements in forecasting capacity are quickly translated into operational use in China.

Institutional barriers to using probabilistic information for emergency planning will be addressed through engagement with the China National Committee for Disaster Reduction, while improved building code regulation will be delivered through engagement with the Ministry of Housing and Urban-Rural Development (MOHURD). The capacity of local policymakers to understand and use probabilistic forecasts will also be addressed through targeted engagement in our two case study sites.

The project will also improve public understanding of and resilience to earthquake hazard and consequent event risks in China by:

*providing evidence-based recommendations about how agencies might share more complex earthquake forecast information in ways that are understandable by local publics

*engaging with the Working Group for National Hazard Maps (WG4NHM) of China to ensure that lessons from earthquake hazard mapping are applied to the communication of risk about other natural hazards in China

*engaging directly with local publics through school in our case study provinces to enhance public understanding and thus preparedness and resilience